Submersible treatment of pond waters

Some of the most significant radioactive risks are present in the legacy fuel storage ponds at Sellafield. These are 50 - 60 years old and are in need of major attention. However, the presence of algal and bacterial blooms in these ponds is hindering in the retreival process, slowing down the rate of reducing the hazard. This project will aim to provide a novel treatment approach by using a subersible system to treat the water. Based on the Arvia process of adsorption coupled with electrochemical oxidation, this approach has the benefit that it requires no space around the tanks (which are heavily congested); does not require the removal of radioactive water from the tank (reducing risk); makes use of the existing tank and water (reducing shielding requirements) and will require minimal operator involvement (minimising operator dose). In addition if this treatment process is proven for a site like Sellafield, it opens the market for this technology for other nuclear operators. A key possibility would be the treatment of water stored in the storage tanks at Fukushima, where a large number of units could be deployed to make the tank water suitable for further treatment.